Visualising and representing environmental change in island communities

The Maldives is well known as an international tourist destination, and particularly for the beauty of its beaches and coral reefs. What is less well understood, however, is the range of environmental challenges that island communities in the Maldives face, especially problems associated with coastal and beach erosion, urban development and waste management. The 'Negotiating conflict: Environmental violence, economic development and the everyday practices of islanders' project raised awareness and contributed to knowledge by better informing policymakers and the general public about these problems. The project also significantly built the capacity of the communities to articulate their concerns and propose locally-driven solutions directly to decision makers. There is now the opportunity to considerably deepen and extend these initial impacts by raising awareness of different ways in which not only present-day but also future island-based environmental change might occur, especially in relation to climate change and sea level rise. Working in the context of a single island, and building on the data and techniques developed in the original research, the proposed follow-on project will bring together a diverse range of ways of visually depicting how island environments are altering as a result of these global phenomena. The follow-on project will bring together material collected locally in the previous project, including islanders' photographs depicting changes in their environment, with scientifically and digitally produced maps and images and archival material in community workshops in order to stimulate and deepen local and national debates on future island development. Drawing on this range of information sources, islanders will be invited to create 'story maps' that represent their perceptions of changes over time. These story maps, plus associated materials, will then be displayed publicly at the National Art Gallery in the capital, Malé. The exhibition will create a space where policymakers and representatives of island communities can come together to discuss their priorities and concerns and identify how small islands can be made liveable over the long-term under climate change. It is anticipated that the project will contribute to intensifying debates in the Maldives concerning different ways of building community resilience and protecting coastlines.

Potential impact
The primary non-academic beneficiaries of the project outputs will be senior civil servants and policymakers in the Maldivian national government, such as in the Ministry of Environment (MoE) and Environmental Protection Agency (EPA), representatives of national-level nongovernmental organisations (NGOs), such as BluePeace and Save the Beach, and the private sector, including environmental consultants, such as Water Solutions, and representatives of the tourism industry. The project team will work closely with the island council and residents of Dhiffushi island during the course of the project to ensure that they benefit from the follow-on project to the greatest extent possible. In addition, the wider general public in the Maldives will benefit from the various knowledge exchange activities that the team plans to undertake, including a national exhibition of photographs, maps and other visual images.

Through the development of more effective means of visualising and representing environmental change, including sea level rise, and via greater awareness of associated techniques and approaches, Maldivian citizens will benefit through more effective progress towards achieving key environment and development goals in the context of climate change. Residents of Dhiffushi island will directly benefit from the capacity building activities that are undertaken with them, gaining confidence via their new abilities to articulate and demonstrate their concerns and challenges. Policymakers in government, NGOs and international development agencies will gain from better understanding of local concerns and enhanced knowledge of how to generate information about environmental issues, which will result in more effective policy-making to manage complex environmental issues on small islands. Business groups, especially representatives of the resort and guesthouse industries, will benefit through improved understanding of local concerns and how interventions to manage island environments, such as sand pumping and dredging, can produce knock-on effects and induce environmental change in other locations.

The project will implement a number of activities to ensure that all of these stakeholders benefit from the work to the greatest possible extent. Upon receipt of the follow-on fund, the PI and Co-I will draw upon their extensive networks in the Maldives to maximise formal and informal opportunities to achieve impact as they arise. Drawing on data and visualisation materials developed during the first ESRC-DFID-funded project, community workshops will be held with residents of an island community in order to raise awareness of, and capacity to produce, ways of representing and visualising climate change and sea level rise. Similarly, a one-day training seminar will be organised with policymakers and decisionmakers from government, international agencies and representatives of the tourism sector to explore the potential for such techniques. This event will be supported by a widely-distributed project policy report, which will also be available via the well-established project website. An exhibition launch, at which all of the stakeholders will be brought together with all of the project outputs, will provide a unique and exciting opportunity for awareness raising and information and knowledge exchange on ways of visualising environmental change in small island settings, combining locally and scientifically-informed understandings. The exhibition that follows will be extensively publicised to the general public via social media, newspapers, TV and radio.